Unsupervised Interpretable Representation Learning for Novel Applications on Music and Audio

"Unsupervised Interpretable Representation Learning for Novel Applications on Music and Audio" an approach to"Industry-scale Machine Listening for Music and Audio Data".
The objective of this project is to leverage the vast volume of unlabeled sequential data such as music and audio, and learn interpretable representations for novel applications, in an unsupervised manner. More specifically, this project aims for harnessing large-scale unannotated data to develop a general framework which serves as a foundation for more advanced models on machine listening and creativity.